Beyond the Visual: Blindness and Expanded Sculpture

The proposal is for an exhibition and public engagement activities that will explore how contemporary sculpture facilitates sensory engagements beyond the visual. The exhibition is programmed for the main galleries at the Henry Moore Institute (HMI) for 2025-6, and will be preceded by a research season and an extended consultation process. While we identify blind and partially blind people as a primary audience, the proposal is not an exhibition for the blind, but rather sets out not to exclude an audience marginalised by exhibitions where beholders are unable to touch or interact with the works. The exhibition, entitled Beyond the Visual, aims to enhance the tactile and non-visual sensory engagement of all audiences, consistent with Georgina Kleege's arguments about the wider cultural value of 'what blindness brings to art' (Kleege 2018). This constitutes an innovative form of knowledge exchange which reverses established trajectories and underpins our attitude to a whole range of public engagement activities (delivered, collaboratively, by blind and non-blind practitioners). We will also address the underrepresentation of blind and partially blind artists in existing sculpture archives (including those held by HMI), and will compile a database of sculptural works by blind artists, alongside works by non-blind artists explicitly addressing the affordances of blindness in relation to sculptural practice. We will also revisit the 'tactility versus opticality' debate within sculpture, and in so doing the exhibition seeks not only to be an exemplar of inclusivity-confronting prohibitions on touching works-but to counter the notion of touch as merely a 'compensatory' sense in the absence of vision. The project will therefore conduct new research into the relation between sculpture, touch and blindness, and in so doing re-evaluate what kind of entity sculpture is.